Innovatively improving the food safety and quality of sprouted grain bakery products

Everfresh is a market leader in the emerging market for long-life sprouted grain bread and cakes.

In the proposed project, it will work with its consortium of industry and research partners to develop an industry-leading approach for the production of sprouted grain bakery products.